End of life transformation

The vision for the 'End of Life Transformation' Project is to encourage and support the change needed to the way we handle the end-of-life planning across the UK. The key focus being to remove the barriers and empower, enable and motivate everyone to get organised and put their affairs and wishes in order. By making our own decisions and planning in advance, storing it all digitally in one place, we make a world of difference to those we love. We eliminate the unnecessary hassle and stress and provide peace of mind at an emotionally distressing time of loss.

The solution for this Project is centered around the Biscuit Tin Platform - an innovative digital secure vault to hold all your accounts, important documents, wishes and memories all in one place that are released to those you nominate when you die.

It is born from my personal experience of losing my parents and finding out first hand that the way we handle 'end of life' today is completely broken and needs to change. In a world where there are digital tools to simplify almost every area of our lives, not having one to help close them down is a glaring omission.

The minimum viable proposition for Biscuit Tin is in beta testing and it is innovative as the first of it's kind in the UK. The objectives of this Project are to manage the increased and accelerated society need for an 'end-of-life' digital proposition resulting from COVID-19 as soon as possible.

The key objectives of this Project in support of the CV-19 societal need are:

a) alleviate the motivational barriers from the end of life planning process and make it as easy as possible to create, populate and maintain your 'end-of-life' plans and wishes e.g. innovative encouragement, engagement and gamification wizards, links to other related propositions;

b) expand the 'end-of-life' features to cover a critical illness scenario e.g. digital storage of 'Advance directives' ;

c) further automate the death verification process e.g. Death Certificate uploader;

d) removal of unnecessary hassle and stress for families during 'life close down' e.g. enhance the guided help and support and checklists to make the process easier and quicker.

The effects of the "extension for impact" funding will enable Biscuit Tin to develop and focus appropriate resources to Corporate partnership business development, sales and marketing. This will accelerate the speed to market via the trusted Corporate distribution channels, exploit the Project at pace and satisfy the increased society need for an 'end-of-life' digital proposition resulting from COVID-19 earlier than anticipated.